The Significance of the Centenary

This project examines what makes a centenary commemoration different to any other. The timeliness and significance of this question is evidenced by the current and forthcoming centenaries which are the focus of the research. From the recent commemoration of suffrage, revolution and the sinking of the Titanic, to the world-wide events of the First World War, this project places contemporary centenary events in the context of historical celebrations and commemorations in order to interrogate exactly who is now remembering for whom, and how.

Calls for centennial commemoration and celebration are often met by claims that the time for such activity has passed - particularly as there are no longer any living witnesses - and claims that it is more appropriate to focus on the present and future. Yet, these events continue to have significance for the families and communities involved. As those tasked with caring for the future, museums and heritage sites are at the centre of negotiating these controversial, and very public, issues. This timely, interdisciplinary, cross-sector project works to contextualise, compare and convey the significance of the centenary and to support museums and heritage sites to embed robust ways of negotiating these commemorations.

The proposal will bring together academics, early career researchers, doctoral students, curators, and educators to work in a genuinely interdisciplinary way. The diversity of expertise within the network will facilitate a focus on different cultural conceptions and manifestations of centenary activity. The findings will be of significance for museum and heritage site professionals and educators across the sectors.

The project will involve four workshops at the University of Birmingham, the University of Sheffield, the Historic Royal Palaces Tower of London, and Cardiff University. These meetings will be structured to promote dialogue, collaboration and progression of the fields. The project steering group will maintain a website and blog throughout its duration to strengthen the exchange of ideas, report back on the workshops, maintain the impetus beyond the life of the initial project, and attract interest more widely from the constituencies of the members. In addition to the website and blog, the steering group will disseminate results via a film, a conference paper, and a co-authored article.

Potential impact
1. Museum and Heritage Site Professionals:
One aspiration is that the project will feed into and hopefully influence current practice through dissemination within the professional sector. There are many active networks within the field of heritage interpretation and education who would be interested in the results of the research. Museum and heritage site professionals within the Museums Association, the Social History Curators' Group, the Group for Education in Museums, the Historical Association, the International Museum Theatre Alliance, the International Coalition of Historic Site Museums of Conscience, and The International Council of Museums, Committee For Education and Cultural Action will be informed of the outcomes of the network via the website, blog and existing email lists. Increasing awareness, building confidence and providing knowledge exchange about centennial commemorations may play an important contribution within this sector.

2. Policy Makers:
Steering Committee member, Sam Cairns, manages the Cultural Learning Alliance with 8,000 members, drawing together key evidence, expertise and critical mass to influence policy makers in the Department for Education and Department of Culture, Media, and Sport. Given the significant investment of time and public funds into centennial activities, the insights generated by this project may help to highlight and navigate some of the ethical, political and social issues raised by centennial commemoration and/or celebration.

3. Educational programmers:
Findings of the research will be incredibly useful for helping educators (in museums and in formal education outlets) think about and deal with issues of centenary commemoration within education programmes. Such issues are at the heart of questions of identity and community. Centennial celebrations can play an important role in regional, national and transnational cohesion and well-being but they can also prove divisive and contentious. Highlighting divergent expectations and purposes of such celebrations for different groups will be a key element of this project.

The focus of this project is, by its very nature, wide in its temporal scope: it casts its gaze on events from long ago but at the same time there are immediate and continuing opportunities to see the impact of the project on current centenial activity and on work for the immediate and more distant future.